Servant of Two Tongues: a history of Independent Television in Wales

This research project aims to provide, for the first time, a detailed historical narrative and critical analysis of the origins, nature and development of Independent Television (ITV) in Wales. The research will examine the pre-history of ITV and place the development of the commercial channel in the context of wider debates surrounding the representation of Wales on screen, national identity and nationalism and television and the Welsh language. Whilst some of these issues have been debated in the past, this research will ground the debates firmly in empirical data generated by a throrough and systematic study of a range of sources.\n\nThroughout its history, ITV pioneered with its output, particularly in the area of Welsh-language programmes. In 1958, Television Wales and West (TWW) launched a quiz show in Welsh whilst the ill-fated Wales (West and North) Television/Teledu Cymru company pioneered a comprehensive Welsh-language news service.\n\nThe research, therefore, aims to redress an imbalance in terms of media history in which the BBC has 'stolen the limelight'.